STEAM Creative Digital Escape Rooms: Transforming STEM Learning through arts, culture and creativity.

STEM Creative Games are looking to enhance Science, Technology, Engineering, Art and Mathematics **(STEAM)** learning through arts, culture and creativity. Our AI powered digital escape room platform will equip learners with valuable STEAM skills, thereby preparing them for the 21st century.

Research shows that such games develop learner collaboration, critical thinking, reasoning, digital literacy, comprehension, resilience, and meticulousness, ultimately improving engagement and educational outcomes.